High Resolution Ultrahigh Field Functional Magnetic Resonance imaging of Newborn Infants

The human brain undergoes rapid sequences of physiological and anatomical changes during the period immediately after birth as the cortex forms and distinct spatially distributed networks of correlated neural activity appear. The importance of this period is emphasised by the fact that brain injuries during this time invariably alter brain growth and development and often result in later neurodisability. There is thus a clear need for tools that can accurately study the human brain's structure and function during this critical stage of development to help improve diagnoses and better understand disease mechanisms (1,2).

Since its inception, Magnetic Resonance Imaging (MRI) has transformed clinical care and neuroscience research, with sensitivity further enhanced with the use of ultrahigh field (7 Tesla (T) or higher) scanners. The associated increase in signal-to-noise-ratio (SNR) can be used to increase spatial resolution and/or reduce acquisition times, both of which are of great value when imaging infants. This means that 7T MRI is especially beneficial in enhancing diagnosis and understanding of diseases which affect the cortex and is particularly effective at enhancing Blood Oxygen Level Dependent (BOLD) contrast functional MRI contrast (fMRI) used for studying patterns of brain activation (3). Although ultrahigh field MRI in humans has been possible for over a decade, this has primarily been carried out in experimental centres not well suited for clinical research. The first clinically approved 7T scanner was launched in 2017, and we installed one such system at King's in 2019. Nevertheless, the original safety approval for this scanner was limited to patients with mass 30kg and above. By performing our own detailed safety assessments (4) we have created a local capability for ultrahigh field neonatal MRI by working with clinical colleagues, and have recently published only the second study worldwide in this area (5). Our initial work has focused on optimizing structural imaging, and generating preliminary functional data showing very high sensitivity (6).

The initial work has used a head coil designed for imaging adults, as a starting point. In parallel, another group within King's have designed and built a device specifically for neonatal imaging (7) which should markedly improve SNR and image quality by sitting closer to the neonatal head. The supervisors have funding in place to finalise testing of this device with a view to performing first imaging on infants within 12 months.

Aim of the investigation (up to 150 words)

This project builds on our initial experience in ultrahigh field neonatal MRI, with the aim of producing maximally sensitive measures of brain function in this cohort, and to do this reliably. This is challenging from a methodological perspective since imaging of infants is itself challenging (smaller size, uncompliant with instructions, very different tissue relaxation properties due to rapid changes in brain maturation) and many issues are compounded at ultrahigh field (image distortions, pose dependant field distortion, non-uniform B1 sensitivity, intrinsically more limited by SAR constraints). Key outcomes will be (i) development and optimisation of high resolution and motion robust imaging of neonatal brain anatomy. This will be achieved using a combination of novel technology (a bespoke neonatal head coil), acquisition methodology, and data processing strategies. These advances will be made widely available to other centres, enabling a next generation of infant imaging to proceed more broadly and (ii) high spatio-temporal resolution functional imaging data on a cohort of infants to provide new insights into the spatio-temporal properties of emerging patterns of neonatal brain activity